Fractionation of Quinoa

Farmaceutical Innovations are looking to convert a low value "waste" product into two high value streams using technology borrowed from the wheat flour industry. If successful, it will substantially increase the turnover of the business.